De novo protein structure prediction using multiobjective approaches to conformational sampling

This project uses a set of optimization methods and tools that have recently been developed in the field of computational intelligence, and aims to apply these to the problem of protein structure prediction.
Proteins are at the heart of almost all cellular processes. For this reason, the categorization of the function of unknown proteins and the design of novel proteins are of fundamental importance in the development of new drugs and therapies. Knowledge of the three-dimensional structure of a protein is crucial in this context, as the function of a protein directly derives from its structural properties.
While the number of known protein sequences is quickly increasing, the increase in the number of known protein structures currently proceeds at a much slower rate. This is due to the complex and time-consuming experimental methods required to determine the structure of a given protein. Methods of protein structure prediction aim to reduce this bottleneck by predicting the structure of a protein from its sequence using computational methods. This is a difficult problem and, despite recent progress in the field, protein structure prediction remains one of the `grand challenges‘ in the area of computational biology.

Technical abstract
Proteins are macromolecules consisting of chains of amino acids and are central to almost all cellular processes. The functional properties of a protein derive from its three-dimensional shape, which, in turn, is determined by its amino-acid sequence. Despite this relationship being known for decades, we remain unable to predict protein structure from sequence. Indeed the journal Science recently included the protein-folding problem in its list of 125 top unsolved scientific problems.
In the context of protein structure prediction, two fundamentally different approaches can be identified. Comparative modelling approaches predict structure based on that of homologous proteins: they are therefore only applicable in the presence of proteins with a high sequence similarity and of known structure. In contrast to this, de novo modelling approaches can potentially be applied to any protein sequence.
The de novo structure prediction problem has proved intractable, despite being studied by a large number of groups for several decades. The inherent difficulty arises from two different issues: (1) the difficulty of formulating an accurate energy function, and (2) the size of the space of possible conformations, which cannot be explored exhaustively. There have, however, recently been exciting advances in structure prediction, most notably from Dr. Baker‘s group at the University of Washington. However, these methods are computationally expensive, only applicable to small, single domain proteins, and in some cases produce inaccurate models.
The proposed research relates to both optimization of energy functions and improved search algorithms. Traditionally, the structure prediction problem has been cast as a single-objective optimization problem, in which a single energy function - integrating a number of different types of interactions - is optimized, subject to a number of knowledge-based constraints. However, several of the components within these single-objective energy functions are generally conflicting, and their integration within one objective function is not the most natural choice. A more desirable approach is the treatment of the conflicting terms as individual objectives, and the identification of the set of efficient trade-offs for the resulting multiobjective optimization problem. Such a multiobjective formulation of the structure prediction problem is expected to afford an improved guidance in the search space and, additionally, offers a mechanism for the flexible handling of constraints. Given the recent breakthroughs in studying this important problem, this project is particularly timely.